Community benefits of landscape restoration in Scotland - measuring, mapping and monitoring social impacts

Landscape restoration is expanding in Scotland, with unclear and contested impacts on local communities. This PhD porject will identify ways to capture those impacts and assess whether appropriate benefits are created.